MANUFACTURING USING SPECTRAL EMISSIONS (MUSE)

Bio-Manufacturing Using Spectral Emissions (MUSE) will undertake industrial research to construct a novel light emitting diode (LED) illuminated photobioreactor (PBR) especially suited for carbon capture from power station emissions. CO2 in the emissions provide a carbon source for the cultivation of targeted microalgal strains to sustainably produce high value commodity biomolecules for the food, drink, livestock feed, personal care and healthcare industries. The novel PBR is capable of operating at >50k litre scale, far in excess of any comparable devices in the global marketplace. The LED illumination can be digitally tuned to provide specific light spectra to facilitate targeted induction of valuable secondary metabolites such as carotenoids. A 750 litre working model PBR will be fabricated during the project and a targeted microalgal strain will be propagated under defined spectral emission regimes to promote the accumulation of a high value carotenoids. The carotenoids will be recovered and purified from the biomass, and processed into marketable products. The working model PBR will serve as a blue-print for scale up to industrial working volumes with direct interfacing capability with CO2 emissions from gas fired power stations.